The Brain and Behaviour Lab

My interests in AI research lie in emerging and established algorithms and their
explainability, particularly applied to bioengineering and aerospace. The human element of
AI research has been often neglected. Advancing research in explainable AI can help to build
trust in the technology and allow for safeguards to be implemented.